Environmental Assessment

Review of fish types found in UK rivers, their size, weights and behaviours and the effectiveness of current screening systems in protecting them from water turbines and pumping systems.